MetroFlow

MetroFlows is a living systems insight tool built on the ResourceAPI data platform. It yields visualisations of urban systems and resource flows, based on open and crowdsourced data, enabling local government, business and community to see the same picture and work together to increase the sharing potential of the city.